Non-invasive, precise and office-based screening procedure for skin cancer using targeted biocompatible quantum dot nanoparticles

There remains an unmet need for patients, health providers and payers to enable precise and simple diagnosis of suspicious skin lesions. In this project we plan to exploit functionalized Vivodots(tm) nanoparticles, a safe and biocompatible type of quantum dots, to develop a non or minimally invasive and office-based procedure for the screening and diagnosis of skin cancers in suspected skin or mucosal lesions.